Responsible AI Candidate Screening for the Air transport Sector

**Responsible AI Candidate Screening for the Air transport Sector**: A Solution for Aviation's HR Crisis

**The aviation industry is grappling with a significant human resources crisis**, driven by rising customer demand and a shortage of qualified staff. This issue disrupts business operations and productivity across all areas, from ground staff to cabin crew to pilots. A key part of the challenge is the sheer volume of hiring required, coupled with the specialized skills, strict regulations, and unique working conditions in aviation.

**Our project proposes an innovative solution using artificial intelligence to automate and improve the recruitment process in aviation.** By leveraging advanced deep learning and natural language processing (NLP) techniques, we aim to create a system that responsibly automates candidate screening. This approach addresses long-standing issues in aviation recruitment, **from reducing bias** to ensuring **compliance with regulations.**

We are conducting a **feasibility study**, **backed by academic experts and existing clients**, to develop a **trustworthy AI-based recruitment system**. Our team **includes business leaders, technical experts, recruitment specialists, and experts in AI,** ensuring our solution is both practical, ethical, and effective.

By revolutionising recruitment in aviation, we aim to alleviate the HR crisis, enhance business productivity, and contribute to the industry's long-term success and sustainability.